Preparation and Characterisation of 'Green' Photocathodes for the Generation of High-Brightness Electron Beams

Preparation and Characterisation of 'Green' Photocathodes for the Generation of High-Brightness Electron Beams